Early-life psychosocial adversity, HPA-axis function, and stress-related mental disorders: Exploring the interplay between environmental and genetic

Full project title: Early-life psychosocial adversity, HPA-axis function, and stress-related mental disorders: Exploring the interplay between environmental and genetic influences across the life course.

Summary: The aim of the PhD project is to provide a comprehensive examination of the biopsychosocial pathways through which exposure to early-life adversity may affect the development of the stress response system (i.e., HPA-axis) and vulnerability to stress-related psychopathology such as depression and anxiety disorders. Furthermore, it will consider the complex interplay between genetic and environmental influences on HPA-axis and mental health function across the life course. To this end, my project will integrate environmental, biological, and genetic data from a cohort of young adults (i.e., Avon Longitudinal Study of Parents and Children) and a cohort of older people (i.e., English Longitudinal Study of Ageing) focusing on four main objectives:

1) To examine the longitudinal associations between early-life adversity (i.e., cumulative risk, dimensions, timing), HPA-axis activity, and depression and anxiety.

2) To investigate the possible mediational role of HPA-axis function in the pathways linking early-life adversity with depression and anxiety.

3) To explore the genetic aetiology of cortisol, depression, and anxiety disorders using polygenic approaches.

4) To test the role of the aforementioned genetic liabilities in the associations between early-life adversity, cortisol, and stress-related psychopathology, examining both their main effects and potential polygenic gene-environment interactions.